Bayesian inference of neurodegenerative spreading models

Project Summary (Please complete the summary in the following format with headings present. Should be 4,000 characters Maximum):

1) Brief description of the context of the research including potential impact
Neurodegenerative diseases may be the biggest challenge facing 21st Century healthcare. Delaying Alzheimer's onset by five years would relieve untold suffering and save £10B annually in the UK. This may come from either treatments that slow disease (none are yet proven) or avoiding risk associated behaviour. Both require deeper understanding of disease initiation and progression.

Neurodegenerative diseases exhibit characteristic patterns of spread over the brain that provide clues to the underlying mechanisms of disease aetiology and propagation. This enables us to implement computational models encoding various hypotheses of disease propagation to predict the evolution of brain pathology using large collections of imaging data.

This research reveals key unknowns on the biology of neurodegenerative disease like when and where it starts; how it propagates over the brain; how it varies among diseases, subtypes, and individuals; how risk factors influence mechanism. Thus, it will enhance disease understanding, prevention strategies, etc.

2) Aims and Objectives
-The specific objectives are to:

1: Implement a new Bayesian inference framework for evaluation of candidate models of neurodegenerative disease.

2. Work with researchers developing novel connectivity mapping and disease progression modelling to incorporate their models within the Bayesian framework.

3. Implement models of neurodegenerative pathology spreading.

4. Use the new framework to evaluate the models against state-of-art imaging data sets.

3) Novelty of Research Methodology
The primary novelty of the research is a new Bayesian inference framework to deal with current limitations in existing computational models. This will underpin new quantitative results evaluating the ability of models of neurodegenerative disease against measured patient data sets thereby shedding light on which models are likely given evidence and which are not. The new framework enables several further advances in the models themselves as well as new approaches to connectivity mapping and disease progression modelling, as well as new insights into the biology of neurodegenerative disease. The project interacts closely with other projects developing these ideas to ensure the framework is compatible with models and algorithms emerging in those areas and vice versa.

4) Alignment to EPSRC's strategies and research areas

The project aligns with EPSRC's Healthcare technologies theme and the following research areas:
- Artificial intelligence technologies
- Clinical technologies
- Image and vision computing
- Medical imaging
- Statistics and applied probability

5) Any companies or collaborators involved. To be updated in due course

Potential impact
The critical mass of scientists and engineers that i4health will produce will ensure the UK's continued standing as a world-leader in medical imaging and healthcare technology research. In addition to continued academic excellence, they will further support a future culture of industry and entrepreneurship in healthcare technologies driven by highly trained engineers with deep understanding of the key factors involved in delivering effective translatable and marketable technology. They will achieve this through high quality engineering and imaging science, a broad view of other relevant technological areas, the ability to pinpoint clinical gaps and needs, consideration of clinical user requirements, and patient considerations. Our graduates will provide the drive, determination and enthusiasm to build future UK industry in this vital area via start-ups and spin-outs adding to the burgeoning community of healthcare-related SMEs in London and the rest of the UK. The training in entrepreneurship, coupled with the vibrant environment we are developing for this topic via unique linkage of Engineering and Medicine at UCL, is specifically designed to foster such outcomes. These same innovative leaders will bolster the UK's presence in medical multinationals - pharmaceutical companies, scanner manufacturers, etc. - and ensure the UK's competitiveness as a location for future R&D and medical engineering. They will also provide an invaluable source of expertise for the future NHS and other healthcare-delivery services enabling rapid translation and uptake of the latest imaging and healthcare technologies at the clinical front line. The ultimate impact will be on people and patients, both in the UK and internationally, who will benefit from the increased knowledge of health and disease, as well as better treatment and healthcare management provided by the future technologies our trainees will produce.

In addition to impact in healthcare research, development, and capability, the CDT will have major impact on the students we will attract and train. We will provide our talented cohorts of students with the skills required to lead academic research in this area, to lead industrial development and to make a significant impact as advocates of the science and engineering of their discipline. The i4health CDT's combination of the highest academic standards of research with excellent in-depth training in core skills will mean that our cohorts of students will be in great demand placing them in a powerful position to sculpt their own careers, have major impact within our discipline, while influencing the international mindset and direction. Strong evidence demonstrates this in our existing cohorts of students through high levels of conference podium talks in the most prestigious venues in our field, conference prizes, high impact publications in both engineering, clinical, and general science journals, as well as post-PhD fellowships and career progression. The content and training innovations we propose in i4health will ensure this continues and expands over the next decade.